EMBOSSA: Energy Management in Botswana and Sub Saharan Africa

Swanbarton, a UK SME, will lead a consortium of University of Bath, University of Botswana Clean Energy

Research Centre (CERC) and Yuasa Batteries UK in testing the technical and commercial feasibility of a system

to support electricity consumers in Sub-Saharan Africa. The system will help householders and businesses by

ensuring that essential services are not interrupted by the power cuts that frequently occur in the region.